Exploring rare, extreme behaviour in large-scale computational models

Extreme phenomena in complex systems are the ultimate modelling grand challenge, well beyond any brute-force approach. The configuration space for these systems is hopelessly vast, and the concurrence of factors that trigger abrupt dynamical shifts is only partially understood [1], and only in certain domain-specific forms. In particular, this understanding has not yet resulted in the formulation of robust strategies to identify these transitions in arbitrary systems. This is the challenge that my current FLF proposed to tackle five years ago.
Since then, my team and I have undertaken a monumental reflection on the mathematical, physical, and computational aspects of modelling extreme events that has spanned the theory of Partial Differential Equations (PDEs), model-reduction techniques, generative AI, bifurcation theory, and stochastic systems. This reflection has led to the residual-variation framework, an approach that identifies dynamical transitions with minima of the residual functional’s response to arbitrary perturbations. To leading order, this response can be readily computed using a variational procedure; its application to small PDE-based systems in fluid dynamics, ecology, optics, and neuroscience has shown extraordinary promise. Its ability to identify global bifurcations, in particular, is a step improvement on the state of the art.
With the renewal award, I aim to scale up this approach to real-world systems. Weather and climate applications, starting with Earth’s atmosphere, are an ideal, large-scale test bed, and a theme of high priority in IBM’s research strategy. Other applications include shallow-water dynamics, pollutant transport, hydrogeological flows, and many others. Instrumenting a search through these models entails a complex, multi-pronged strategy that cuts across extreme-scale HPC and generative AI, as detailed in the proposal.
Serving the residual-variation framework to more applications will also require its generalisation beyond PDE-based models. In the last work package, I outline a possible route to this end. Its core principle, a reformulation of the minimal condition in geometric language, highlights further opportunities to improve our conceptual grasp of dynamical transitions. This leads to the realisation that searching for extremes is, ultimately, part of a bigger grand challenge, the one described by Richard Feynman in his Lectures on Physics: “The next great era of awakening of human intellect may well produce a method of understanding the qualitative content of equations. Today we cannot. Today we cannot see that the water flow equations contain such things as the barber pole structure of turbulence that one sees between rotating cylinders. Today we cannot see whether Schrödinger’s equation contains frogs, musical composers, or morality—or whether it does not.” [2]
[1] M. Farazmand and T.P. Sapsis (2019). "Extreme Events: Mechanisms and Prediction." ASME. Appl. Mech. Rev. September 2019; 71(5): 050801. https://doi.org/10.1115/1.4042065
[2] R. Feynman (1964), "The Feynman Lectures on Physics", Addison–Wesley, volume II, chapter 41.